Exploring early eukaryotic evolution using computational techniques

Eukaryota is a diverse range of organisms encompassing all animals, fungi, plants, and single-celled protists. Eukaryogenesis (the origin of the group) represents one of the major evolutionary transitions in the history of life. Aspects of this transition remain enigmatic, including the evolution of sex, phagocytosis, and the role of symbiosis. What drives the maintenance of sexual reproduction in Eukaryota is a key question in evolutionary biology. Modelling and empirical studies investigating this seemingly disadvantageous reproductive method are widespread. To date, there are no definitive answers regarding the ecological conditions which may lead to the retention of sexual breeding. Time since this innovation, coupled with the diversity of sexual traits and ecologies in living organisms, makes it hard to identify mechanisms underlying its origin and its subsequent maintenance. Both Red Queen (pathogens/predators) and Court Jester (changing abiotic environments) explanations for sexual maintenance have been proposed. However, ancestral unisexual traits such as isogamy and selfing in conjunction with pluralistic mechanisms are yet to be explored fully. Eukaryotic sex couples reproduction and gene transfer between organisms. Prokaryotes differ, reproducing asexually and transferring genes through horizontal gene transfer (HGT). It is now clear HGT also occurs in eukaryotes, particularly between protists and their symbionts, but at much lower rates. LECA and other early eukaryotes experienced symbiotic relationships and HGT, but the evolutionary impact of this is unknown. Sex shares many proposed benefits with HGT: faster adaptation to new environments, breakdown of negative epistatic relationships and antagonistic escape. Historically, investigations into the evolution of sex evaluate the switch from asexuality without consideration of HGT. Mechanisms driving the change in dominance from horizontal to vertical gene transfer are needed to understand the appearance of eukaryotic sex fully. Simulation studies have previously implied genomic expansion during eukaryogenesis may have decreased the efficiency of deleterious mutation removal by HGT. Phagocytosis (the ability to engulf other organisms) of symbionts has also been suggested to have limited the utility of HGT despite increased nucleic exposure to foreign DNA. However, trophic level and symbiosis is yet to be explored about the frequency of HGT experimentally. Project: Understanding sex, HGT and symbiosis in eukaryogenesis over evolutionary time is experimentally challenging. Early eukaryote behaviour deduced from proxies in the fossil record cannot provide the full picture of why these strategies developed and their evolutionary impact. Extant organisms provide useful genetic and behavioural insights, but the vast diversity of sexual strategies and secondarily acquired characteristics makes exploration of eukaryogenesis difficult. This project will use the software REvoSim, to study transitions at the origin of eukaryotes, supplementing empirical data. Due to the highly controllable organismal traits in the system, features of LECA can be incorporated such as unisexuality, isogamy and HGT. Results will help bridge the gap between theory and real-world data.

Methodology: REvoSim is an eco-evolutionary simulation used previously to investigate other important aspects of evolution and ecology such as species richness, extinction, and disturbance. The simulation incorporates microevolutionary population dynamics over macroevolutionary timescales. Variable breeding allows the evolution of facultative sex within the simulation, but lateral gene inheritance between organisms cannot occur. This project will to utilize REvoSim to explore outstanding questions regarding early eukaryotic reproduction, gene transfer and symbiosis by extending the existing model using C++ to allow HGT. This will provide unique insights into early eukaryotic evolution that cannot be ascertai